New recycling solution for identifying various polymers in black packaging

We need to establish ‘proof of concept’, techno-economic feasibility & develop these novel ‘invisible’ dyes where an individual dye with unique spectra is used to represent a specific polymer. That dye is then used in a masterbatch to ‘mark’ every component made in that polymer type. This work will be risky & we will require financial support for this research & development. We need an expert to assist us in carrying out a techno-economic feasibility study and to prepare a grant application.